Computing with proteionids

The resources and methodologies used to manufacture electronic devices raise urgent questions about the negative environmental impacts of the manufacture, use, and disposal of electronic devices. The use of organic materials to build electronic devices may offer an eco-friendly and affordable approach to growing our electronic world. New organic computing substrates might create novel properties impossible to replicate with silicon, expanding the world of computing and electronics in ways unimaginable until now. The sister field of organic electronics is the unconventional computing which uncovers novel principles of efficient information processing and computation in physical, chemical and biological systems, to develop novel computing substrates, algorithms and architectures. We will hybridise the unconventional computing and organic electronics to design and prototype a unique micro-scale protoneuromorphic network made of hollow protein microspheres. The network processes information analogous to ensembles of coupled oscillators.